MAP-NE: Molecular Affinity Platform for North-East England

The potential for world-class biomedical research in the North-East of England is hampered by a lack of state-of-the-art instrumentation that can determine the strength of interactions between unlabelled molecules. Knowing these strengths is critical for biomedical innovation, including the generation of effective drugs, vaccines and biomedical diagnostics. Doing so however typically requires either attaching labels to molecules for detection or affixing them to a surface. Both methods change the fundamental properties of the molecules involved and their interactions. Label-free alternatives are essential for robust biomedical research that requires studying molecules in their most natural, unlabelled states. The North-East needs a proven, label-free technology that measures affinities at sufficient throughput, a technology we are requesting here.
Our consortium of the Universities of Durham, Newcastle, Northumbria and Teesside is seeking to purchase the first Automated PEAQ Isothermal Titration Calorimeter (ITC) manufactured by Malvern Panalytical for the North-East. ITC is the Gold Standard for molecular binding studies and Malvern’s are the most accurate and reliable instruments. Malvern’s Automated PEAQ ITC is the premier platform, combining ease-of-use through automation with label-free measurement of: binding affinity, ratio of binding partners, rates of complex assembly and disassembly, and thermodynamics, including enthalpy and entropy. Determination of rates and thermodynamics is essential for rational therapeutic and diagnostic development. While label-requiring platforms exist, none simultaneously measure all of the above parameters with the accuracy and reproducibility of Malvern’s Automated PEAQ ITC instrument.
A label-free method is essential to overcome roadblocks that result from having to label molecules, for example labelling is time-consuming, determining the location of non-disruptive labels is challenging, and inconsistencies between labelling experiments are common. It is often impossible to introduce a label without disrupting the interaction being measured and therefore corrupting the resultant data. The instrument we are requesting measures molecular interactions without the need for molecular labels as it measures changes in heat that occur when molecules mix.
The requested instrument’s accuracy, reliability and throughput is needed to increase the technology readiness level (TRL) of our region’s biomedical molecular-focused research. Its unparalleled capabilities include:
-throughput that can complete 19 detailed binding characterisations per day
-robotics that can queue up to 200 binding experiments
-walk-away automation and easy-to-use software ideal for users with variable expertise
-market-leading flexibility to measure high or low binding affinities between any size of molecules
-smallest volume requirements of any comparable system, preserving valuable samples.
Having this instrument for the region would be transformative, accelerating the translation of our molecular-focused biomedical research for national and international impact. The instrument would be located in Durham University’s Biophysical Sciences Institute laboratories which house cutting-edge structural biology and underpinning biophysical instrumentation. As endorsement of its need and to demonstrate investment in molecular-focused biomedical research, Durham University is providing a 10% matched cash contribution.
We have a critical mass of >100 users from >25 research groups across our four Universities. Highlighted ready-to-go biomedical experiments requiring automated ITC include:
-Development of novel cancer and Alzheimer’s therapeutics
-Inventing new ways of treating and preventing neglected tropical diseases and other infections
-Accelerating bacterial diagnostics
-Creating innovative drug and vaccine delivery systems
-Determining the molecular bases of genetic diseases.
Here we seek to purchase a user-friendly automated label-free system for measuring molecular affinities to meet our region’s demands and maximise the North-East’s potential for regional, national and international biomedical impact.